Sustainable Detergents Systems

The laundering of clothing and fabric is an energy intensive and water consuming process, and the chemicals used are potentially contaminative to the ecosystem. By designing detergent systems with more than one surfactant, acting synergistically, it is possible to (a) reduce energy consumption by lowering washing temperature, (b) use less water and (c) use smaller amounts of detergent. This project aims to develop, characterise and use commercially viable sustainable laundering technology, which will use less energy, less water and less chemicals, thus reducing the negative impact of washing on the environment. Innovation will be provided by designing novel detergents based on measurements of nanoscale interaction forces between surfactants, dirt, and the fabric.